Dynamic, data driven asset rating (3DAR)

As electricity networks face growing pressure for connections, the need for smarter, faster, and more flexible network solutions becomes essential. Dynamic Rating (DR) allows electricity network assets, particularly overhead lines, to operate closer to their real-time thermal capacity by accounting for environmental conditions. Dynamic, Data Driven Asset Rating (3DAR) will identify those circuits where DR could be deployed to release additional headroom, overlay future constraints with mapped additional capacity from DR to facilitate assessment at scale. 3DAR will allow DR to be scaled at distribution level, productising the solution to embed it within processes and accelerate network connections.